TS Cyber Security

An audit of our processes and procedures from a Cyber Security point of view to enable the Company to address any issues and strengthen our compettiive SME position in this market place.